MetSuperQ - Metrology for superconducting qubits

Superconducting circuits are a leading technology for the realisation of practical quantum computers. However, scaling-up towards full-scale, fault-tolerant quantum computers will involve addressing many challenges concerning, e. g. , qubit coherence, reproducibility, stability, cross-talk, control, and readout. In order to achieve this, a new generation of metrological methods and tools will be needed. This project will develop such a suite of tools for superconducting qubits and apply them to state-of-the-art one- and two-qubit circuits. These new tools will underpin further engineering advances and allow for accurate characterisation of qubits and materials, as well as manipulation and read-out.